Nuclear Fuel Accountancy with via HPC and Anti-Neutrino Data

The Verification Instrument for the Direct Assay of Reactors at Range (VIDARR) is a detector designed to measure (v_e) from reactors for safeguarding and non-proliferation purposes. The VIDARR detector is based upon the ECal technology, designed and built by the UK for the T2K experiment's near-detector. Anti-neutrinos are detected in VIDARR via inverse B decay (IBD).

The PhD use GEANT4 simulations to characterise the behaviour of the upgraded detector. Machine learning is used to develop a trigger using a support vector machine (SVM). By comparing simulation to data collected from the detector it is possible to achieve a full characterisation of the VIDARR detector using big data analysis techniques and high performance computing (HPC).